Machine Learning for Computing Occupational Culture-fit using Automated Predictive Video Recruitment Software

LaunchPad Recruits is a Software as a Service business who provide an online video
interviewing platform. Set up in 2012, LaunchPad Recruits have quickly established
themselves as a major player in the video interviewing market by implementing proprietary
software with reviewing and comparison functionality. Success has come from adapting
candidate screening requirements to customer needs and providing a superior candidate
experience. The power of video interviewing is in part due to the wealth of potential data from
the candidates’ presentation, personality and body language, which future software
realisations seek to exploit.
This project aims to take video interviewing to a completely new level, by developing an
automated predictive video recruitment (APVR) application. The proposed APVR application
will predict which candidates out of a large pool of applicants meet the performance and
cultural fit requirements for a particular role. Interviewer bias and inconsistencies between
different human reviewers are removed, to make sure that the top talent is identified. This
revolutionary screening process is made possible by bringing together a number of cuttingedge
technologies such as machine learning, computational personality profiling and
predictive analytics.
In addition to the established benefits of video recruitment, namely reducing travel costs and
shortening the timescales to fill positions, the APVR application can save organisations the
cost of recruiting poor performers. One study found that 46% of new hires fail within the first
18 months, and for most this was due to attitude and not lack of skills to do the job. The cost
to employers in managing a bad hire can be four to six times the employee’s salary. Therefore
the proposed APVR application has the potential to become an extremely valuable
recruitment tool, also applicable in sectors where screening of large candidate pools is
required.